GPS device and cloud based analytics platform for monitoring and tracking of vulnerable Covid-19 patients

Our project aims to strengthen the country's capabilities in the isolate and trace phases of its response to a pandemic via the use of innovative GPS and Cloud technology, enabling healthcare authorities to better monitor the status of vulnerable patients in isolation and the tracing of vulnerable and elderly patients post-testing positive for the virus.

The extension for impact funding will allow us to accelerate the speed to market of the GPS solution, strengthen our commercial efforts to develop partnerships to bring the product to market, fund access to technical & design expertise to develop the online commercial interface, fund beta testing within the community, and accelerate the development of our manufacturing and digital supply processes.